3Dprinting.ai

Capturing 3Dprinting big data from plant, materials, sensors and ERP/PLM systems. Deploying artificial intelligence to optimise product quality, productivity and energy consumption. Standardising Al powered manufacturing execution system to enable global aerospace SMEs to scale up 3D printing.